Novel Methods for Rotorcraft Engine Propulsion

This PhD project aims to deliver modelling capability for the prediction of installed engine performance characteristics, throughout the design and service-life of rotorcraft. This will be accomplished with the development of a novel approach able to predict the aerodynamic performance of installed rotorcraft engines in a rapid manner. This framework will encompass a novel method for the parametric geometry definition of rotorcraft engine components such as intakes, ducts, and exhausts. The devised method will coupled with state-of-the-art tools for helicopter comprehensive analysis, Computational Fluid Dynamics (CFD), data analytics, reduced-order modelling, and Multi-Objective Optimisation (MOO).